Quantitative analysis of inequalities arising to, within and from education and how are these affected by policy changes

My research aims to analyse different aspects of the relationship between educational policies and socio-economic inequality. I use large administrative datasets and quantitative econometric methods to identify the effect of policy changes on segregation, and the association between inequalities in access to and within education and later academic and labour outcomes. Access to de-identified and safeguarded administrative data from different sources linked together facilitate a far more accurate and comprehensive picture of how different policies may affect segregation within and between schools and how segregation in educational contexts affects later educational and labour outcomes, and thus, provides a unique opportunity to answer the following research questions:

- What effect does school/class segregation have on long term individual educational outcomes such as school completion, higher education enrolment/graduation and subject studied?

- What are the educational and labour market effects of being exposed to a more socioeconomically diverse (less segregated) classroom/school?

- What are the educational and labour market effects of being a teenage parent? How is this mediated by socioeconomic disadvantage and school dropout?

- Has Chile's recently introduced centralized school admission system caused pupils to move school? How has this impacted school segregation?

The use of administrative data has the potential to lead to better-informed policy decisions, providing powerful insights into our society and pointing to areas where change is needed to improve lives. With that spirit, this research intends to contribute to the literature on school segregation and serve as a direct input to policymakers in developed and developing countries, so they can make evidence-based decisions that consider intended and unintended effects their policies may have on socioeconomic segregation, as well as on individual trajectories as school attainment, enrolment in higher education, type of higher education studies, and others.